Understanding micronutrients provision in a changing global food system

Micronutrient deficiency is likely to be intensified with climate change. This work will model micronutrient supply for countries globally, highlighting inequalities in food security and health outcomes. It will help to identify policy relevant options for future health and sustainability.